Investigating the impact of neuroactive drug exposure on the developmental and functional neurobiology of the vertebrate brain

Many chemicals found in the environment are known to have an effect on the development and function of the brain, with some having been linked to the incidence of neurodevelopmental disorders such as autism spectrum disorder (ASD) and attention-deficit/hyperactivity disorder (ADHD). Despite these links, little is known about how these chemicals act on the brain, and what aspects of brain function they affect. This is where the zebrafish may prove invaluable. The zebrafish brain is simple compared with the human brain but contains many of the same components and is much more accessible. For example, using advanced microscopy we can visualise how the zebrafish brain and its interconnectivity develop, and how this changes when exposed to chemicals. We can also measure specific behaviours in zebrafish such fear, aggression and learning, which may also change after exposure. In this PhD, the student will be trained in a wide range of techniques (e.g. functional brain imaging, confocal microscopy, advanced image analysis, behavioural assessment and histopathology) and then use them to characterise how early life chemical exposure affects brain development, and how this impacts resultant behaviours. Similar approaches will also be applied in older zebrafish to assess the later-life consequences of chemical exposure on more complex behaviours such as sociality, learning and courtship. Due to the wide range of techniques used, this will provide an exceptional training opportunity for the student who will become part of large and vibrant postgraduate population at Exeter. The skills and training obtained will also provide the student with expertise that are applicable to both human health and environmental protection sectors. This diversity in techniques and topics will hugely enhance the student's future employment prospects across multiple biosciences research themes.